Visbuzz

I need the external party to assist us in defining and developing the underlying physical entity that will fit best in the built environment and the methodologies that will suit the modern environments we see it working best in. This will include the difference between hard wiring and wireless; signal accessibility in relation to building structures and materials which can affect the robustness and reliability of our service, which is essential in the elderly market.